Follow On: A microelectrode array sensor for measuring the concentrations of respiratory gases & inhalational anaesthetic agents

The purpose of this project is to develop an inexpensive proof of concept membrane-covered multimicroelectrode array sensor to measure simultaneously the concentrations of oxygen and carbon dioxide in gas mixtures, for use in industry, medicine and physiology. With a simple change of membrane material, this simple sensor will also measure the concentration of inhalational anaesthetic agents, as well as the life-support oxygen concentration, in gas mixtures delivered to patients from conventional anaesthetic machines. This new sensor work builds on a sound foundation of research gained during a 3-year project grant funded by the EPSRC. The proof of concept sensor design will be show-cased and demonstrated to various UK commercial sensor manufacturers during the project 12month period.